Investigating the impact of hydrodynamics on the behavior of the endangered freshwater pearl mussel using field and laboratory approaches

This project will inform and lead future conservation strategies for the endangered and protected (e.g. IUCN Red List, EC Habitats Directive) freshwater pearl mussel Margaritifera margaritifera, to be utilised by the hydroelectric industry such as Scottish and Southern Energy (the CASE partner), and implemented by government bodies such as Scottish Natural Heritage (SNH) and Scottish Environment Protection Agency (SEPA). Research findings will be disseminated and implemented with immediate effect, so the potential for impact is extremely high. It will provide knowledge currently lacking regarding the mussel's habitat requirements (i.e. flow and sediment), and the impact changes in flow and sediment regime, due to regulation and climate change, may have on mussel behaviour and response. This will enable practitioners such as SSE, SNH and SEPA to adapt their strategies according to this new knowledge and improve conservation management alongside day-to-day hydropower generation.